BondDebond

The BondDBond project aims at developing new adhesive materials that can be broken on demand. This has applications in orthopaedic instrument design, facilitating new designs with potential cost savings benefits, but also in aerospace applications, where these materials can offer significant weight and maintenance costs reduction. In plastic packaging recycling, they would represent a step change in recyclability, in particular layered food packaging (e.g crisps packaging), where recycling is restricted by the adhesive between layers which cannot be removed. In order to achieve the on-demand bond, new smart adhesive materials need to be developed as well as a method of breaking the bond on demand. To achieve this, the project brings together adhesive experts Permabond Ltd with interest in developing such adhesive materials for aerospace and packaging applications, with mechanical engineering experts Aurora Medical Ltd who will look at implementing the new technology in orthopaedics as well as other applications. If this type of materials can be developed by this local UK partnership, they would be unique in the world.